The University of Liverpool And Cheshire Spas & Pools Limited

To embed capability for sustainable growth through the effective management of business processes and the successful introduction of new products.